Neddylation underlying Cell Differentiation and Biology in Trypanosomes, evolutionarily distinct human pathogens.

Context: Developmental differentiation is a universal biological process that allows cells to adapt to different environments. Every step of the differentiation process involves coordinated changes in gene expression profiles generating changes in specific surface proteins, metabolism, morphology, and organelle activity. The cellular dynamics of protein composition is a vital process studied in many organisms, but not yet in parasitic trypanosomes during differentiation.

A fast and efficient way for cells to regulate protein function is to attach different 'flags' to them depending on the specific needs of the cell. These flags are called post-translational protein modifications (PTMs), and I am specifically interested in two of them: Neddylation and Ubiquitination. Eukaryotic cells use the ubiquitin-proteasome system (UPS) as their major protein degradation pathway. E3-ubiquitin ligase complexes are important components in the UPS pathway since they specifically select the relevant ubiquitination substrates. Cullin-ring-based E3-ligases (CRLs) are critical regulators of cell division, and many aspects of their composition and substrate-specific adaptors have been elucidated. However, we know little about their regulation and the identity and function of their key substrates in parasites.

Aims: Considerable insights have been gained into the regulation of post-translational modifications in mammals and yeasts, yet these findings merely scratch the surface of eukaryotic diversity. Our understanding of PTM processes remains limited when it comes to divergent organisms like Trypanosoma brucei, an impactful pathogen accountable for afflictions in both human and cattle populations across sub-Saharan Africa. Moreover, its kinship with human parasites responsible for Chagas disease and Leishmaniasis in other parts of the world underscores its significance. What's fascinating is that, from an evolutionary perspective, humans and yeast cells are more genetically similar to each other than they are to trypanosomes. This intriguing fact underscores the urgent need to delve deep into the intricate world of PTMs in these diverse organisms. My goal: Unravel the role of PTMs in steering trypanosome differentiation - a pivotal shift from division to cell cycle arrest, a critical phase culminating in infectious disease transmission.

Impact: This comprehensive investigation enriches our understanding of parasite differentiation and underscores the overarching goal of mitigating infectious disease transmission among cattle and humans. The confluence of my pursuits aspires to illuminate the profound impact of post-translational modifications on parasite life transitions and transmission, potentially unearthing pharmacological targets for intervention. This multifaceted approach extends beyond immediate applications, promising insights into the broader landscape of eukaryotic biology and its pertinence to diseases characterised by deregulated neddylation, such as cancer and inflammatory disorders.

Technical abstract
Eukaryotic pathogens undergo multiple differentiation processes, altering fundamental aspects of their cell biology. T. brucei, a major pathogen in sub-Saharan Africa causing African trypanosomiasis and livestock 'nagana,' differentiates from replicative 'slender' forms to cell cycle arrested 'stumpy' forms during mammalian infections. Stumpy forms dominate chronic infections and transmit the disease to tsetse flies. Trypanosomes use quorum-sensing-like signaling to regulate this differentiation, and I identified the E1 enzyme responsible for activating NEDD8 through a genome-wide RNAi screen. Our understanding of this type of PTM has been biased to the traditional model organisms (worms, flies, mammalian cell lines). Ubiquitination has been extensively studied in many model organisms; however comparatively little is known about the role of NEDD8 in the fundamental mechanisms underlying protein Neddylation as signal.

I generated a cell line with an epitope-tagged NEDD8 gene to compare neddylation levels between slender and stumpy forms via western blotting. This analysis revealed increased neddylation in stumpy forms, both in the number of neddylated proteins and the extent of neddylation on selected proteins. Additionally, I discovered numerous non-Cullin neddylated substrates based on their molecular weights detected by western blot.

Furthermore, by generating knock-outs of known neddylation regulators, I demonstrated the importance of the E3 ligase TbDCN1 (adds NEDD8 to substrates) and the TbCOP9 peptidase (removes NEDD8 from substrates) in this developmental transition. These findings strongly support the central role of the NEDD8 pathway in regulating trypanosome differentiation. My research will unveil fundamental biological mechanisms that will provide broader understanding of developmental regulation mechanisms influenced by NEDD8 and allow us to decipher which molecular mechanisms are conserved, unique, or new to pathogenic parasites.